University College London and Perspectum Diagnostics Limited

To develop the economic analysis that will persuade clients to incorporate a new diagnostic tool into the clinical diagnostic pathway for liver disease.